Urban empowerment ;Green synergies for smart, prosperous neighbourhoods.

The aim of the project is to create small scale energy plants in neighbourhoods that are linked together to power homes and businesses, and also tie in IT facilities, and community food production. The result being a new connected community for the 21st Century
Local solutions will enable the Council to create a new vision of a future low carbon city. The vision integrates existing waste resources with local expertise in SMEs, with community action, to improve urban performance, not only from an economic perspective, but also from spatial, community and environmental viewpoints.